Data over Audio for Industrial Internet of Things

EDF Energy and Chirp are partnering to experiment with data-over-audio technology in the Industrial Internet of Things. Using audio to transmit data could give a robust, flexible, easily installable connectivity that does not interfere with sensitive equipment. We will investigate this for applications such as health and safety wearables; remote updating of information tags; giving an operator information that they are working in the correct area; edge devices transmitting their readings through a series of rebroadcasters into an existing network. Data-over-audio can extend the existing network infrastructure by creating links between individual devices and a network, enabling the connection of the 90% of devices in the world that wouldn’t normally be part of an IoT ecosystem with the 10% of devices that would. Or it can deliver this capability to remote areas or areas that have had disruption of their services.